New Cultural Producers of Nature's Value: Exploring the Role of Britain's Wildlife filmmaking Sector in Partnership with the BBC Natural History Unit

This project examines the value of nature, particularly its wildlife component, as an object of production and distribution. It focuses on the role of wildlife/nature filmmaking in the cultural production of ecosystem values over the past quarter-century, with special emphasis on the decade since the launch of Springwatch (2005). The history and culture of wildlife filmmaking since 1990 awaits significant scholarly scrutiny. Our aim is to generate new knowledge of how values for nature are created and disseminated by examining actors within this high profile branch of Britain's cultural industry.